Manchester Metropolitan University and Breathe Technologies Limited

To undertake a market-led strategic change and business model innovation project, underpinned by optimised change management, customer-centric culture and strategic agility.